Experimental Investigation of Insect Aerodynamics - unlocking the future of flapping wing micro robotic systems

EPSRC Research Areas:
(1) Fluid Dynamics and Aerodynamics; (2) Microsystems; (3) Engineering Design; and (4) Robotics.

Flapping wing propulsion potentially allows the realisation of micro flying robots many times smaller than what is possible today, and opens up completely novel robotic applications in engineering, biology and the environment. Current progress, however, is limited by incomplete understanding of the complex aerodynamic behaviour of flapping wings at small scales and the effect of changing wing shape and flapping motion. The objective of this project is, therefore, to establish the understanding of the physics underlying insect-like flapping wing aerodynamics and to identify the key variables that can enhance aerodynamic performance at this scale. The work involves use of cutting edge experimental techniques to explore poorly understood aerodynamic phenomena. Experimental set-ups will be designed and realised to allow detailed testing of the effect of varying wing shapes, wing motion kinematics, and flow conditions on the forces, moments, and flow fields for insect-like flapping wings. The experimental rig will involve a robotic platform capable of generating precise wing flapping motions for a range of insect wing shapes within a water/mineral oil tank. The rig will be integrated with force/torque sensors for collecting the generated forces/torques time histories as well as particle image velocimetry equipment for flow visualisation measurements. The project is expected to develop novel physical sciences content through developing deep understanding of the underlying physics that enables improved design of micro flapping wing vehicle propulsion systems and also informs the biomechanical community regarding the morphology and evolution of flight systems in nature.